Display Case Designer

Display cases serve the purpose of showcasing and protecting objects and can be used in various industries. The current process of designing display cases is slow, manual, and requires collaboration between different professionals. To solve this problem, the team has developed a software tool that streamlines the design process using advanced computer vision methods, intuitive interfaces, and machine learning. This tool can be used by design agencies, architecture firms, display case manufacturers, and museums, and the team plans to offer subscription-based packages and integrate the solution into manufacturers' websites. They have already validated the need for their solution in their target markets and are in negotiations with leading organisations.

The solution is a software tool that uses advanced computer vision methods to streamline the design process for display cases by generating high-quality, vectorized and scaled images from digital photos. It includes an intuitive interface, a library of templates and components, and a creativity aid feature that suggests possible object arrangements based on user-defined criteria. The tool automatically ensures designs meet lighting and climate requirements. Finally, the initial digitsation and subsequent steps are maximally automated using computer vision-based AI and custom algorithms, massively accelerating the display case design process.